Applications of artificial intelligence to satellite data for extreme weather forecasts

The frequency and resolution of Earth Observation data of clouds and other atmospheric/ocean variables is rapidly growing. To optimally deploy this information there is emerging interest to apply new approaches in machine learning to this data for faster weather forecasting suitable for emergency response and other applications. In this multidisciplinary project you will research the possibility of combining machine learning, the latest Earth Observation data and state of the art numerical weather prediction models to anticipate changes in weather. We are particularly interested in better forecasts for high impact extreme weather such as tropical cyclones, storms, cold and heat spells. The project meets two of the UKs industrial strategic priorities: the exploitation of satellite earth observation technology through the application of artificial intelligence. The industrial partner will make a contribution of £1000 per annum to the student and in-kind contribution in terms of annual industrial placement and expertise in artificial intelligence.